University of Bath And Williams Grand Prix Engineering Limited

To develop an engineering toolset comprising high fidelity computer models of high speed electromechanical flywheel storage systems for on board and trackside locomotive applications.